Collecting Continental Old Masters at Harewood House, Yorkshire

Conflicts and convergences over contemporary art and national heritage and European and American cultural relations in
the British art world, 1880-1950.